Brunel University London and Veritas Advisory Limited

To develop Artificial Intelligence assisted technology to aid clients to more efficiently collect and categorise data for Capital Allowance claims enabling more UK businesses who invest in developing, improving and refurbishing their property to access tax relief and giving the HMRC more visibility over its data.